Suicide, Self-Harm and Premature Death following First Episode Psychosis

People who commit suicide have often suffered with mental health problems. Psychotic disorders (such as Schizophrenia and Bipolar Disorder) are severe mental illnesses of disturbed thoughts, feelings, mood and behaviours. These diseases strike when people are young and affect 1 in 50 of the population.

Suicides tend to occur early in the course of the illness, but the true rate of suicide after a first episode of illness or any change in rate over the last few decades has not been studied effectively.

For this research, I want to trace a group of 3000 patients who suffered their first psychotic illness between 1965-2004 and find out what the suicide rate and death rate from other causes is. I will investigate if there have been any changes in rate over the last four decades and research possible risk factors that relate to individuals, their neighbourhood or health services.

I will also follow-up 500 patients more closely, 10 years after they first became ill, to study self-harm in more detail. It will be important to know whether the risk factors for self-harm are the same as for suicide, so that strategies to prevent self-harm and suicide can be developed.

Technical abstract
Background - The high risk of suicide in psychotic disorders is well recognised, but may have been overestimated by studying unrepresentative samples. Time trends in suicide rate are poorly understood. There is conflicting evidence about deaths from other causes and knowledge about risk factors for suicide and self-harm is limited.

Aims and Objectives - 1. To describe suicide, self-harm and mortality rates in a cohort study of 3000 first episode psychosis patients from three geographically defined areas. 2. To study any change in rates of suicide over four decades. 3. To identify risk factors for suicide and self-harm.

Design - Cohort study with first presentation as entry point and death / emigration / Office for National Statistics (ONS) trace date as end point.

Methodology - The cohort will be formed from three comparable datasets of all first episode psychosis cases from geographical catchment areas in London, Nottingham and Scotland. ONS tracing will be used to identify those patients who have died and their cause of death. Survival analysis involving a lexis expansion and Poisson Regression will be used to establish person-year rates of suicide and investigate individual (sociodemographic and clinical) and neighbourhood level (deprivation, social cohesion, urbanicity) risk factors for suicide and self-harm. Indirect standardisation will be used to calculate Standardised Mortality Ratios (SMRs) for suicide and other causes of death, standardised for age, sex and where possible ethnicity. A subset (n=500) have extensive clinical interview data from baseline and will be intensively followed-up using 10-year Life Chart information and Insight Schedules to determine further risk factors for self-harm.

Scientific / Medical opportunities of the study - It is important to have accurate suicide and death rates following first episode psychosis, stratified by age, sex and ethnicity, to identify areas of health service need. If changes over time are found, either overall or in particular subgroups, this will generate further hypotheses to be tested in subsequent studies. Understanding risk factors for suicide and self-harm may suggest strategies for prevention.